Rapid nanopore sequencing of preterm microbiota and proinflammatory biomarkers in infection mediated preterm labour

Reterm birth (<37 weeks) complicates over 60,000 pregnancies and causes over 40 deaths per week in England & Wales per annum. The babies that survive have high rates of cerebral palsy, chronic lung disease and neurodevelopmental delay. Over 40% of all preterm births are associated with intrauterine infection. Crucial to effective treatment strategies is determination of pathogen and antimicrobial resistance profile, but current gold standard culture tests can take 2-3 days to get results.

This project aims to develop an alternative approach using nanopore sequencing, a cheap, portable and rapid technology that has the potential to provide clinically relevant information within a few hours. It will combine metagenomics and metatranscriptomics to profile samples from mothers of preterm and term babies in order to better understand infection and the role of the microbiome and key transcriptional biomarkers on the mechanisms of preterm delivery.